Constructing Scientific Communities: Citizen Science in the 19th and 21st Centuries

When Darwin was developing his theories of evolution he read avidly in popular natural history magazines and sought out information from an army of almost 2000 correspondents. Such engagement with a wide public in the construction of
science became increasingly difficult with the development of professional, and highly specialised science, but the emergence of 'citizen science' projects has suggested a new way forward.
With the creation of vast data sets in contemporary science, there is a need for a new army of volunteers to help classify and analyse the information. The Zooniverse platform, started in 2007 with 'Galaxy Zoo', now has over 800,000
participants who contribute to projects from astrophysics to climate science. Significant discoveries have already been made by these volunteers in the field of astronomy. Yet, the structures by which these volunteers might engage with
professional science, and through which scientists themselves might draw upon their findings, are not clear, and researchers on the project have been turning to nineteenth-century models of communication to find ways of harnessing
this huge popular interest in order to increase the rate of scientific progress.
The information revolution in our own age has parallels in the nineteenth century which saw an explosion of print, and journal publishing; in 1800 there were only around 100 science periodicals, but by 1900 this had jumped to 10,000
worldwide. The project brings together historical and literary research in the nineteenth century with contemporary scientific practice, looking at the ways in which patterns of popular communication and engagement in nineteenth-century science can offer models for current practice. The research is timely since the digital revolution, and open-access publishing, are about to change forever the processes and forms of scientific communication and exchange.
The project will be based at the Universities of Oxford and Leicester, in partnership with three of our most significant institutions: the Natural History Museum; the Hunterian Museum at the Royal College of Surgeons, and the Royal Society. Researchers will draw on their historic collections, uncovering the extraordinary range of largely forgotten science journals of the nineteenth century, from the Magazine of Natural History (one of Darwin's favourites), to Recreative Science, or Hardwicke's Science Gossip: an Illustrated Medium of Interchange and Gossip for Students and Lovers of Nature. They will also work with these institutions' science communities, addressing questions about the creation and circulation of knowledge in the digital age, and looking at innovative ways of breaking through the public/professional divide. The Zooniverse will extend the range of its work, creating four new citizen science projects which will both accelerate the rate of scientific growth in these areas, and add an estimated 100,000 to 300,000 to the dedicated ranks of citizen scientists. Drawing on the historical research, it will also develop new tools to enable better systems of exchange between professional science, and this growing army of volunteers. As part of the project there will be public symposia in the Natural History Museum, the Royal Society and the Royal College of Surgeons, as well as an exhibition in the Hunterian Museum, and a performance lecture by Professor Marcus du Sautoy. Science has suffered in the public mind from its seeming aloofness and impenetrability. This partnership between humanities and science researchers aims to break down some of those barriers, and to create a truly productive public engagement with science which will enhance the ongoing development of scientific practice.

Potential impact
The research will have an exceptionally large range of beneficiaries.
1. It aims to raise to a million, or more, the numbers of non-scientists who participate in the development of scientific research on the Zooniverse platform. Early investigations have shown that many of these volunteers on the 'citizen
science' platforms have no prior experience of science at all, but once their interest is developed they can go on to engage in quite sophisticated further research and calculations. The projects are pitched in such a way as to make them
accessible for all ages, from teenagers through to those in their nineties, and for citizens across the world.

2. The website developed to accompany the research into nineteenth-century science publishing will appeal to an equally broad spectrum of beneficiaries, from amateur naturalists, or astronomers, to members of the public interested in the history of medicine.

3. The talk in the Natural History Museum's popular 'Nature Live' series will be targeted explicitly at school-age children and families, and together with the website could form the basis of school project work.

4. The digitisation of key titles by the Biodiversity Heritage Library will ensure a permanent legacy, which can be enjoyed by future generations who might be tempted by the intriguing Science Gossip, or the Magazine of Natural History. The attraction of these journals is that they are written for a broad audience and need no specialist knowledge; they are also often beautifully illustrated.

5. The exhibition at the Hunterian Museum will give the museum a chance to open up some of its rarely viewed collections, and will enhance public interest in, and understanding of, the development of medicine in the nineteenth century.

6. The public symposia at the Natural History Museum and at the Royal College of Surgeons will offer further opportunities for members of the public to engage with the research and to gain new insight into the 'hidden history' of science
development.

7. The performance lecture by Marcus du Sautoy at the Royal Society, would bring new audiences into that institution, and raise the public profile of questions relating to science and the processes of scientific discovery.

The benefits will be cultural and educational, as detailed above, but also economic. For citizen scientists, who were perhaps turned off from science at school, or had to drop science subjects too early in their education, the project will offer a way to stimulate enthusiasm, and develop new capacities, from detailed focus and application through to the development of complex mathematical skills. These skills will be highly transferable in the labour market; the added
bonus of a sense of achievement, and personal potential, could also lead to a greater sense of ambition and empowerment in the job market. The economic benefits will also extend to science, which will be able to draw on an ever increasing pool of skilled labour to analyse the datasets that are being developed. Finally, as the name suggests, the practice of 'citizen science' will bring a new sense of citizenship and communal engagement. The findings with reference to publication patterns will also be of value in contributing to the current complex debates about online publishing, and the relative merits of commercial and non-commercial models of information exchange. They will have an impact both on commercial science publishing, and also that of scholarly societies, and other public organisations which publish science-related journals.